Great Grog Truststream

As such we acknowledge that we require specialist assistance and believe that the CyberSecurity Innovation voucher would really help us resource external assistance. Weappreciate that cyber security is an ongoing challenge but strongly believe that if ourapplication is successful the external consultancy could change the way our businessoperates for the foreseeable future.